HAITI-POC - High Accuracy Immunoassay Test at Point-of-Care

Biomarker assays offer robust and accurate diagnosis for some conditions but cannot be performed at the point-of-care, increasing costs to the system and inconvenience for patients. In addition, current technologies are not well-suited to the complex, multi-factor analysis needed by the next generation of assays. Orphidia proposes a ground-breaking technology that brings lab-quality tests to the point-of-care and maintains accuracy for complex tests. Orphidia will transform the process of biomarker development, significantly accelerating the uptake of new assays and increasing profitability and investment in the sector. In this project we will validate the accuracy of tests run on Orphidia's chip, confirm clinical specifications for the product and refine the commercial proposition of the system. Successful delivery will allow us to move forward with completion of the full Orphidia system, in order to enter the market one year after project-end and enable faster, better treatment for patients.